A phase III cluster randomised placebo-controlled trial to assess the efficacy of preventive therapy in child and adolescent contacts of MDR-TB

Context of research: To become sick with tuberculosis (TB), someone must first be exposed to someone who is coughing, become infected and then develop the disease. People with HIV and young children are more likely to develop TB disease once they are infected. One way to prevent TB is to find the people who live in a home with someone who has TB, check them and treat those with TB infection. This will prevent them from getting sick with TB disease. Many studies have shown that a drug called isoniazid (INH) reduces the risk of developing TB when given after being coughed on, so World Health Organization (WHO) advises giving INH to HIV-infected people and children under age 6 for six months when they have contact with someone with TB.

Right now it is unclear what medicine we should give a child who has been exposed to someone with multidrug-resistant (MDR)-TB, when the germ is resistant to the most commonly used TB medicines, like INH. MDR-TB is becoming more common. The WHO estimated that there were more than half a million cases worldwide in 2012. Worldwide, it is estimated that at least a million children are exposed to MDR-TB every year. With new tests to diagnose TB quickly that can also detect resistance to the common TB medicines, the number of adults who are diagnosed with MDR-TB cases is increasing. In turn, the number of children exposed to MDR-TB is also increasing.

Treating children who become sick with MDR-TB takes a long time (usually 18 months), usually needs a hospital stay, has medicines that may have many side effects, and is expensive. For these reasons, preventing MDR-TB in children is therefore very important.

Until now, there have been no big and well designed studies to help us decide if using medicine to prevent a child with contact with someone with MDR-TB from becoming sick works. A few studies where doctors treated patients who have been in contact with MDR-TB have been done, but, each of them had problems. We think medicine to prevent MDR-TB might work, but a better type of study, a randomised control trial, needs to be done to prove that it works before we can be sure.
Aims and objectives: We want to do a study in South Africa that looks at people living in the homes of someone with MDR TB disease. We will use a drug that doctors already use to treat MDR-TB called levofloxacin (LFX). We will test whether this medicine, given every day for 6 months, can prevent children from getting TB and/or dying. We will include children who live with someone with MDR-TB in the study. Children who get the medicine will be compared to those who get a sugar pill or placebo. This sugar pill looks like LFX but has no active medicine. Children will be followed for 24 months to make sure they do not get TB or have any side effects. We will also check if the medicine was easy to take, if it was safe, or if the TB became resistant to the LFX. We will also check how expensive it is to give this kind of medicine in the way that we think it should be given. Some children and their families will be asked to talk about their experience of the study and the medicine with the clinic staff.
Potential applications and benefits: Until doctors learn what treatments work for preventing MDR-TB in children, it will hard to tell families what to do. If the medicine we are testing works to prevent MDR-TB, and is safe, and acceptable to families, we will be able to tell other doctors how to decrease MDR-TB all over the world. TB programmes will also benefit from this research because fewer children will get a disease which is costly to treat. Most importantly, if this medicine works, this study could greatly benefit children exposed to MDR-TB.

Technical abstract
Overview: TB-CHAMP is a multi-centre, phase III double blinded, parallel group, placebo-controlled cluster randomised superiority trial of levofloxacin (LFX) for the treatment of high-risk HIV-infected and -uninfected child and adolescent household contacts of adult MDR-TB cases.
Objectives: The trial will address the following questions: Is LFX (intervention arm), given daily for 6 months, effective in the prevention of MDR-TB and/or all-cause mortality in high-risk child and adolescent household contacts of MDR-TB cases? Other questions are: a) Does LFX have acceptable toxicity and tolerability in children? b) Is adherence similar between the study arms? c) Is there an increase in LFX resistance in children on LFX developing incident TB? d) Is LFX prophylaxis for child and adolescent contacts of MDR-TB cases cost-effective and acceptable?
Design: The trial will be community-based using a household contact tracing strategy. Children will be randomised to: 1) LFX (~15-20 mg/kg, maximum 750mg), once daily 7 days/week or 2) LFX placebo, once daily, 7 days/week. Drug will be given as scored dispersible tablets, dosed using weight-bands. The trial will include 24 months of enrolment, and 24 months of study follow-up (total duration 48 months). Children will be screened for TB at entry and excluded if diseased. Children with the highest risk of progression to TB will be enrolled.
Outcomes: The primary outcome is incident TB disease or death due to any cause by 24 months post-randomisation. Secondary outcome measures include: Adverse events equal or greater than grade 3; Adherence over 6 months; TB-disease free survival over 12 months; TB-disease over 24 months; Incidence of LFX resistance in children developing incident TB; Cost-effectiveness of the LFX regimen; Acceptability of the LFX regimen. Nested economic and qualitative feasibility studies will evaluate the cost, impact and acceptability of the preventive strategy.

Potential impact
Who will benefit from this research and how? Results will benefit national and international TB programmes, the WHO, the Global Drug Facility and Fund, NGOs, and most importantly, high-risk child contacts of MDR-TB: young children, children & adolescents with HIV infection, and their families.
Policymakers: The lack of evidence on MDR-TB preventive therapy makes it difficult to develop evidence-based guidelines, leading to 'recommendations' based on opinion only. If proven to be efficacious, safe, cost-effective, and acceptable to families and the NTP, we anticipate that this trial will inform global guidelines for post-exposure preventive therapy in child and adolescent contacts of MDR-TB. With secondary end points evaluating TB disease free survival over 12 months, we will demonstrate how much MDR-TB disease can be prevented with shorter follow-up. This will further reduce the cost of MDR-TB prevention than the current WHO-recommended 24 months follow-up.
Ministries of Health and TB programmes: Given the difficulties in treatment, including frequent toxicities, prolonged hospitalizations and high cost to health systems, the successful implementation of MDR-TB prevention in children is likely to be highly cost-effective. If we show that the preventive therapy regimen averts the development of MDR-TB disease in children following exposure, it will dramatically reduce the current costs of treating children. It will also reduce the number of health centre visits required, the number of investigations conducted and will limit the expensive (and long-term) complications of MDR-TB disease and its treatment, including serious and often irreversible toxicities such as hearing loss (occurring in up to 20% children) due to injectable drugs.
Program implementation: We plan to include qualitative research to address questions regarding healthcare workers' perception of our MDR-TB preventive treatment strategy. The use of simple weight band tables for the trial will simplify paediatric MDR-TB prevention, and make it easier for healthcare workers to provide the correct drug dosages to children.
MDR-TB-exposed children and their caregivers: Globally, a million children are potentially exposed to MDR-TB each year. Young and HIV-infected children are at high risk of progressing to disease following exposure to M.tb. While treatment outcomes for children with MDR-TB are good with individualised therapy, the treatment is long and frequently causes significant adverse events. We will assess families' and children's perspectives of the MDR-TB preventive therapy and will investigate adherence and acceptability of drug formulations in children and their caregivers.
Communities where the incidence of MDR-TB is high: If it is found that MDR-TB in children and vulnerable adolescents can be prevented by an already available, safe and affordable TB drug, the limited financial and human resources used to manage children with MDR-TB could efficiently used to treat patients with other TB conditions. Within the communities that the trial will be conducted there will be significant capacity building due to improved infrastructure, health systems and staff training.
Pharmaceutical companies: If successful, we anticipate widespread support for the development and use of a paediatric LFX formulation for MDR-TB prevention and treatment. The timing of these benefits will depend on WHO and NTPs treatment guidelines revisions. The involvement of WHO and the South African NTP in the trial is anticipated to increase the speed of uptake.